FOLIAR – Foliar Optimisation for Low-Input Innovative Agricultural Resilience (Full Grant)

This project aims to reduce fertiliser use and reduce greenhouse gas emissions in UK wheat production without incurring economically damaging yield or protein penalties.

We will compare standard farming practices---applying a few large doses of soil-applied nitrogen---with a foliar nutrition approach that sprays nutrients directly onto crop leaves. Regular sap testing will identify nutrient needs, enabling tailored mixes of nitrogen sources prepared and applied on-farm in smaller, more frequent doses than standard practice.

Reducing soil-applied nitrogen lowers leaching and runoff, directly improving water quality, while fostering healthier, more biologically active, and resilient soils. Such soils are better at stabilising structure, sequestering carbon, and supporting long-term ecosystem health.

Alongside environmental gains, the project targets greater farm profitability and resilience by reducing input costs and exposure to volatile fertiliser markets. Lower production costs also protect farm businesses against global commodity price drops.

Through farmer-led field trials with robust design and data analysis, we hope results will offer practical, evidence-based guidance for arable farmers seeking more sustainable, cost-effective nutrient management strategies.